The University of Liverpool and Pavement Testing Services Limited

To upgrade and refine a diagnostic and remedial maintenance system to predict failure of surface courses on motorways and trunk roads, allowing preventative maintenance service planning.